Addiply: A Public API

Addiply: An Open API is designed to enable future third parties in this hyper-local advertising space to build new tools and revenue opportunities off our existing and fast-developing technology - as well as empowering us to share our experiences and knowledge of this particular market-place after six, long years at the local media coalface. We also feel strongly that working collaboratively in this regard and spreading best practice as widely and as quickly as possible in this convergent landscape, we can maintain the head-start we currently enjoy on our contemporaries in the US who, in general, still remain wedded to the notion that the answer to local media will come from the 'top down' as opposed to the new tools of enpowerment that work from the 'bottom up'.